SABRES - Strong Authentication in Banking - Requirements for European Success

A study into the market opportunity for the application of iProov's advanced biometric
authentication technology in the UK banking and payments market, focused on the
opportunities to innovate arising from emerging EU regulations and standards and the
evolving industry attitudes to risk.